Markets for the Masque

Markets for the Masque is a follow-on project designed to consolidate the success of practice-based research started in 2005, AHRC-funded for its first three years and supported by the University of Southampton since then. It takes the outcome of the research in two new directions, one championing the performance of masque music to a classical music circuit with the group Theatre of the Ayre, and the other exploring the connections with plucked improvisation across genre boundaries, in collaboration with members of the Ukulele Orchestra of Great Britain. Both approaches bring a quasi-theatrical style of presentation and correspondingly adventurous improvisation to mid seventeenth century English vocal music, and beyond it to uncover similar structures in other kinds of music with plucked accompaniment.

The practice-based research encouraged florid ornamentation of vocal lines, opening the way both to enjoyment and to appreciation of swathes of sketchily notated material produced by leading English composer-performers of the early baroque period. This project will take this to new audiences worldwide through the recording of a CD for Linn Records, and develop relationships with festivals and venues across the UK (Salisbury, Buxton, Swaledale, St David's, The Stables Wavendon).

A new rationale has emerged for musical collaboration between players of early plucked instruments like the lute and baroque guitar and not-so-early cognates like the ukulele. Collective improvisation across genre boundaries encourages listeners to cross them too. I first encountered the Ukulele Orchestra of Great Britain on CD and via YouTube. Their bravura musicianship and unshakable sense of ensemble seemed to me to set a standard to which Theatre of the Ayre's lute section should aspire. Subsequent personal contact and a series of trial workshops led to Lutes & Ukes, a hybrid group whose eclectic programmes mix seventeenth and twentieth century music, switching seamlessly and repeatedly between old and relatively new. All the group's singers self-accompany on their plucked instrument of choice. Lutes & Ukes draws inspiration from the world of the seventeenth century English masque without attempting to recreate it. Performances range from serious to riotously comic in the same way (masque-antimasque), and through sheer variety they help promoters cast audience development nets wider than ever.

The next phase of development both for Theatre of the Ayre and for Lutes & Ukes will be to increase both groups' visibility on the promotional circuit and build market value for their respective repertoires.

Potential impact
AHRC support will unlock partnership funding as follows:

Salisbury Festival engagement fee £4,125
St David's* £6,000
The Stables £3,000
Swaledale £3,000
Buxton £3,000

* St David's Cathedral can accommodate a large audience, enabling St David's Festival to pay a higher fee than other promoters.

The Salisbury Festival will provide promotional services valued at £4,000 and Linn will cover the £9,000 cost of CD production.

In Salisbury Theatre of the Ayre will reach a live audience totalling around 300. Festival publicity is widely distributed: at least 100,000 people will be made aware that The Masque of Moments is happening and will learn about the music on offer.

Lutes & Ukes will reach a live audience totalling around 1,500 (St David's 600; The Stables 300; Swaledale 300; Buxton 300). Education sessions in Swaledale will involve approximately 60 schoolchildren.

Theatre of the Ayre's Linn CD should sell between 1,500 and 2,500 hard copies. Radio exposure is expected.

The Lutes & Ukes recording will be made available online. Some Ukulele Orchestra of Great Britain postings have been watched over 1 million times. Lutes & Ukes has more modest ambitions but should achieve a YouTube audience numbered in tens of thousands.

Research published by UK Music and VisitBritain suggests that domestic music tourists spend £87 per head on average when attending concerts [Wish you were here: Music tourism's contribution to the UK economy, October 2013, p. 43]. This includes the cost of concert tickets. On a conservative estimate Markets for the Masque should trigger £40-50,000 in consumer spending on goods and services other than live music, not counting income generated by Linn through the sale of CDs and downloads.

Thus the immediate economic impact delivered by Markets for the Masque will be in the region of £100,000:
Fees to artists £45,000
Linn's up-front investment in CD production £9,000
Induced audience expenditure on food, drink, accommodation etc. £40-50,000.

Wider cultural impact

Markets for the Masque will normalize programming and approaches to performance currently thought of as experimental. Further successful outings together with the availability of a prestigious Linn CD and a strong YouTube presence for Lutes & Ukes will build promoter confidence, generating work for both groups. Greater public understanding and appreciation of mid seventeenth century English theatre music should result, and a new lute-playing platform outside the instrument's early music heartland will exist.

Markets for the Masque is ideally timed. The new Sam Wanamaker Theatre at the Globe in London stretching the "Shakespearean" envelope in some very creative ways. I am collaborating with Globe/Wanamaker on a number of projects complementing Markets for the Masque (eg: a Restoration Tempest with music, and Molière's Le Malade Imaginaire in English translation, including music by Charpentier). Strong synergies are apparent: I shall take full advantage of them.

Professional development

Theatre of the Ayre has up to 20 musicians. Lutes & Ukes has 8 playing members plus a sound engineer. Neither group's line-up is completely fixed: different programmes need different vocal/instrumental combinations and promoter preferences need accommodating. I have worked with more than 40 colleagues in both groups since 2005: a substantial body of shared improvisatory expertise has accumulated but is not at this stage as deeply embedded as we wish it to be. With more concert experience we will be able to make performance practice more fluent and communicative, and change the frames of reference between song and theatre music, with a beneficial impact beyond these two groups.

Theatre of the Ayre's CD when released and Lutes & Ukes' YouTube presence once established will transform both groups' marketing operations. New relationships with promoters will build goodwill and allow deeper penetration of promoter networks.